Differential regulation of adenylyl cyclase by Ca2+ entry and Ca2+ release in arterial smooth muscle.

Cells are bombarded by signals continuously telling them about the outside world. Rarely do these signals penetrate the barrier (the plasma membrane) that surrounds each cell, rather they bind to proteins within plasma membrane to cause changes in the concentration of intracellular messengers. Hundreds of stimuli succeed in precisely regulating cellular activities using just a handful of intracellular messengers. How do so few intracellular messengers suffice to mediate specific responses to so many signals? The answer is, at least partly, due to the spatial and temporal organization of the intracellular signals. The temporal pattern of the messenger affects the response, and a signal evoked in one part of the cell may trigger different responses to that evoked elsewhere. This proposal is concerned with interactions between two ubiquitous intracellular messengers, Ca and cAMP, and the mechanisms that allow Ca passing through different Ca channels to exert very different effects on the enzyme (AC) responsible for cAMP formation. The work focuses on vascular smooth muscle, where Ca and cAMP together regulate both contraction (and so blood pressure) and proliferation.
We have shown that Ca released via channels within intracellular Ca stores evokes a short-lasting Ca signal that triggers a long-lasting inhibition of cAMP formation. By contrast, Ca entering cells across the surrounding membrane causes acute inhibition of cAMP formation that reverses as soon as the Ca signal terminates. We suggest that the two Ca channels direct Ca to different forms of AC in different parts of the cell to produce acute or long-lasting inhibition of AC activity. Our aim is to establish the determinants of this behaviour, which highlights the spatial and temporal organisation of two of the most important signalling pathways and the interactions between them.

Technical abstract
Hypertension is chronic and widespread. It is often caused by increased arteriolar resistance arising from long-term changes in the vascular wall or increased contractility of arteriolar smooth muscle. Many acute (contraction) and long-term (proliferation) responses of vascular smooth muscle (VSM) are regulated by Ca and cAMP, and interactions between them are important. In A7r5 cells, which retain characteristics of VSM, vasopressin causes inhibition of adenylyl cyclase (AC) that depends entirely on inositol 1,4,5-trisphosphate (IP3)-evoked Ca release from intracellular stores. The result is surprising because most AC are selectively regulated by store-operated Ca entry (SOC), whereas the transient Ca release evoked by vasopressin causes a long-lasting inhibition of AC that requires activation of Ca-calmodulin-dependent protein kinase II (CaMKII). The relationship between Ca and cAMP, two ubiquitous intracellular messengers, is thus precisely organized spatially (only IP3-evoked Ca release is effective) and temporally (brief Ca signal transduced into long-lasting inhibition of AC). SOC activated by thapsigargin acutely inhibits AC. We suggest that Ca entering the cytosol via IP3 receptors or SOC is directed to different targets (CaMKII and AC-3 for IP3R; AC-5/6 for SOC) leading to different spatiotemporal cAMP profiles. Although vasopressin activates SOC and the global Ca matches that evoked by thapsigargin, only SOC evoked by thapsigargin inhibits AC. This suggests that the local organization of Ca signals resulting form SOC when ER Ca pumps operate (vasopressin) is different from that occurring with pumps inhibited (thapsigargin). The difference is important because thapsigargin is widely used to define the physiological properties of SOC. Our pilot studies with primary aortic smooth muscle (ASM) is consistent with our extensive characterization of A7r5 cells. This proposal uses ASM cells and combines measurements of intracellular [Ca] and cAMP under identical conditions with siRNA and immunochemical methods to address the following: 1. What is the molecular composition of SOC channels in ASM; 2. Does the selective ability of IP3-evoked Ca release to inhibit AC result from the Ca signals selectively activating CaMKII? How is this achieved? 3. Do Ca signals evoked by SOC and IP3 receptors inhibit different AC isoforms? How is this achieved? 4. Why does SOC activated by thapsigargin, but not vasopressin, inhibit AC? Our results will define the determinants of the spatiotemporal interplay between Ca and cAMP, and may reveal new pharmacological means of selectively manipulating acute and long-lasting effects of Ca signals on cAMP in VSM.